Higher-rank generalization of the Double Scaled Sachdev-Ye-Kitaev model

The Double Scaled Sachdev-Ye-Kitaev (DSSYK) model is a solvable chaotic quantum mechanical system. In a certain regime of parameters it is dual to a two-dimensional quantum gravity theory, and even away from this parameter regime it retains many gravitational features. Hence DSSYK is at the centre of current controlled and computationally accessible explorations of quantum gravity and holographic duality.

The first part of this project will involve the generalisation of the DSSYK model to "higher-rank". The collective field description of the DSSYK is given in term of Liouville theory, from which it is possible derive the partition function of the DSSYK using a beautiful combinatorial description using chord diagrams. Liouville theory is a member of a larger family of Toda theories: it is labelled by the SU(2) Lie algebra. Then the SU(N) Toda theory can be considered a higher-rank version of DSSYK, with the standard DSSYK the SU(2) version. Starting with SU(N) Toda theory, the goal is to derive a flavoured version of the chord diagrams, and to derive the partition function for this theory. This requires developing quite a bit of computational technology, finding a suitable way to parametrise these SU(N) chords and defining a transfer matrix.

Complementing this direct approach, we will also consider the generalization of a recent conjecture by Gaiotto and Verlinde, identifying the DSSYK partition function with a certain supersymmetric (Schur) index of an N=2 supersymmetric SU(2) gauge theory in 4d. This has a natural extension to SU(N), which should then be compared with the first part of the project, where the SU(N) generalisation of the DSSYK is studied.

This project falls within the EPSRC Mathematical Physics research area.